Deep Learning-powered Apple Disease Detection System (ADDS) for UK Farmers

UK's beloved apple faces a crisis. Soaring production costs threaten UK growers, putting them on a 'knife edge' (The Grocer, Dec 2023). Despite the UK's ideal climate, with hundreds of apple varieties growing on British farms (British Apples & Pears Limited (BAPL), 2024), rising costs squeeze profit margins and put the farmers at the brink of loss. In Kent, a farmer removed 80% of his orchards after losing £150,000 by growing apples (Reuters 2023). The average annual UK apple production of 626K tons could be at risk due to major apple diseases and it types (indexbox 2024, Hamail 2021). Among others, two fungal diseases threaten UK apple farms, apple scab and apple canker (Hamail 2021). Scab devastates yields, with losses reaching 30-90% (Eaton _et al._, 2021). Canker is also a devastating disease which causes significant fruit loss (NIAB 2024, AHDB 2021).

Early and precise detection of apple scab and apple canker is crucial for timely interventions to minimize crop losses. Current methods in commercial orchards rely on manual scouting by consultants, a practice requiring expert experience for identifying early-stage apple scab on leaves (cornell.edu). This makes accurate large-scale assessments and severity predictions challenging, while also incurring high consultancy fees, that can be thousands of pounds depending on the size of the orchard which leads to inflated production costs. Developing affordable, automated rapid and reliable techniques for early detection of these primary infections is essential for the survival of many small apple growers.

Petiole Ltd's is an agritech company that has provided various solutions in plant feature measurement such as leaf area and canopy cover. Their clients have repeatedly asked for solutions in relation to apple scab and apple canker detection. However, their AI and deep learning expertise is limited. They have teamed with the University of Hertfordshire for early detection of apple scab and canker using Artificial intelligence. Petiole and its customers will provide image/video datasets categorized in to healthy and diseased leaves using their domain expertise. While UH will use artificial intelligence on these images/videos to create a solution. This involves accurately identifying these diseases at an early stage using mobile footage. Petiole will integrate this feature for apple growers at a £2/tree/year subscription in their app. This empowers farmers to detect diseases and track their spread within hours, compared to weeks and high costs with traditional methods, hence improve productivity.